SKU Review. Using immersive collaboration technology to connect UK buyers and sellers with the global market for the purpose of product design and review without the need to travel.

SKU Review is a service to enable buyers and suppliers to collaborate in the same immersive space regardless of their physical location. Typically buyers of SKUs (stock keeping units) come up with a brief for an idea and product that they think will do well in their stores, in the example of someone like B&Q this could be a lawnmower with a built-in phone charger. The buyer will then approach a range of suppliers with their request, at this point the idea may simply be a photo of a lawnmower and a phone charger, there may not be a CAD drawing at this part of the process. The buyer will then select a supplier who has come up with the best price and response to brief, reviews of the product development will then take place by screenshare or by visiting the suppliers manufacturing premises. Large companies like B&Q will be developing 100 skus a month, they will have 12 buying teams distributed around the world with locations across Asia Europe and North America, the timeline for a brief is 6 to 10 months from brief to the product being ready for shipment. The process of developing a brief involves a lot of travel and can be significantly improved and optimised by the use of immersive technology particularly when one looks at likely travel restrictions over the next 18 months.

Our multi-user, multi-device (VR,AR, desktop & mobile) collaboration platform [VISIONxR(tm)][0] will enable teams in different locations to review, collaborate and ideate together in the same immersive space. Removing the need to be co-located, or the need to travel, which will in turn enable a faster, more efficient and more effective review process. The capabilities and features that we will develop in SKU Review will enable a greater number of experts to be consulted within the review process, de-risking the project and facilitating the best possible outcome.Our proposal will enable the development of productivity features that mirror real-world conveniences such as team checklists, feedback recording and breakout rooms for private discussion but within an immersive spatial environment that will enable team collaboration which can increase productivity and remove the barrier of distance.

With recent global lockdowns our solution will enable teams to be able to collaborate remotely whenever the need arises.

[0]: http://www.futurevisual.com/visionxr